UK/Canada Adv Mfr Follow-on

**NextGenGelCap** is aimed at developing a strong supply chain to support the local production and subsequent export of UK-produced nutraceuticals to the US-Canadian market.

At the heart of the program is the development of a new encapsulation technique that will increase drastically the shelf-life of oxygen sensitive nutraceutical formulations, involving new high oxygen barrier edible membrane, and an encapsulation process under nitrogen-blanket.

**NextGenGelCap** is led by Agroceutical.